Platform Grant: Warwick Mathematics Platform (WAMP)

The Mathematics Department at Warwick has been invited to apply for a Platform Grant. Invitations were issued on the basis of the volume and profile of funding received from EPSRC.The Department is internationally leading with very strong research across Pure and Applied Mathematics. A Platform Grant will provide a baseline of funding to retain key staff between projects, to develop new collaborations, and to undertake feasibility studies and preliminary research work into new research directions. It will enhance the health and capability of the research base in the Department and allow us to improve our position in relation to EPSRC's strategic research agenda. In particular, it will enhance the Department's ability to contribute to new and emerging research challenges and to identify the mathematical areas in which we can have effective impact as contributors to transformative and cross-disciplinary research.

Potential impact
Given the underpinning nature of Platform Grant support, the potential beneficiaries of WAMP include all those who might benefit from any mathematical research, or from any collaboration involving mathematicians, or from any research in the sciences or social sciences with significant mathematical input. This therefore covers academics in a wide range of disciplines, significant parts of the public sector, business and industry, and the public and society in general. A main aim of the proposed grant is to assist in positioning the Department in relation to EPSRC's strategic research agenda. It is therefore intended, in a very direct sense, that WAMP should have impact on and bring benefit to both the Department and EPSRC. WAMP activity, by improving the fit between academic mathematics departments and EPSRC's strategic priorities, should thereby enhance the impact and benefits accruing from EPSRC funding activity in mathematics and more generally. The form of potential benefits from mathematical research, particularly if well-aligned with EPSRC priorities, is as broad as the pool of potential beneficiaries. In addition, there will be more direct and immediate benefit from greater public understanding of the role of mathematics through the proposed series of public lectures.